University of Wales Trinity Saint David and Wolfestone Translation Limited

To identify and implement a digital production workflow within the context of a new media translation service incorporating criteria of quality, cost and efficiency.